University of Sheffield and Severn Trent Water Limited

To enable a new approach to the abstraction of water for potable water supply which will improve compliance with quality standards, improve resilience of resources and reduce the risk of environmental failures due to over-abstraction.